From Food Consumers to Food Citizens: tracing the Emergence of an Alternative Food Network in Folkstone, England.

All students will be engaged in the co-design of their own research projects in collaboration with the UK Food Systems Academy which is the gateway for students to supervisors and core project ideas (project kernels). Early in Year 1, students will select from a catalogue of project kernels that will form the basis of their rotations with potential supervisors. Following the rotations, thesis proposals will be finalised in a capstone two-day Project and Thesis Proposal Intensive Workshop with partners from the Food System Academy. PhD research projects topics will be finalised at the end of year 1, and will initiate at the beginning of year 2.